Intersectional variation in UK education and health: exploring biosocial pathways of intra- and inter-generational inequalities

Socioeconomic and demographic inequalities are a persistent feature of society in the United Kingdom. Those of lower socioeconomic status continue to be disadvantaged in terms of their educational, health and other social outcomes, a situation recently exacerbated by the COVID-19 pandemic. Education and health are interlinked outcomes with the power to support or hinder social mobility and are target sites for interventions to improve quality of life and other social outcomes. However, the way in which biological, social, and geographical factors combine and interact to shape individual outcomes and the variability in these associations across different social contexts and combinations of identity is less well understood. The aim of my proposed research is to support the agenda of 'levelling up' by quantitatively interrogating the dynamics of general health and educational attainment inequalities within and between generations in the UK through a secondary data analysis of longitudinal and cohort datasets.

To support policymakers in the agenda of addressing socioeconomic inequalities, it is important to improve understandings of their distribution, development, and dynamics. The proposed project will draw upon an interdisciplinary framework combining insights from intersectionality research and biosocial geography (concerned with the interaction of the social and biological in pathways between places and people). This framework will provide a more nuanced knowledge of inequalities through focus on the variability of associations across different contexts (neighbourhoods/households/schools) and social groups (combinations of gender, ethnicity, socioeconomic status, and disability), revealing potentially hidden dimensions of disadvantage in the production and transmission of inequalities across generations. Additionally, the biosocial perspective will enable novel interrogation of the processes through which groups are exposed, made vulnerable to, and embody their social environments. In doing so, the project has the potential to expose important factors, contexts, and timepoints which could act as critical sites for potential interventions to improve education and health outcomes and will also serve to critique the power structures underlying the social production of inequalities.

The project will focus attention on the early to mid-life course, considering: children's educational and health trajectories throughout schooling and into early adulthood; how these are impacted by early life social contexts; the potential for intergenerational effects from parents to children; and variation across different sociodemographic and economic intersectional identities. The project will therefore address the following three main objectives: (1) examine sociodemographic intersectional variation in individual health and education outcomes for students; (2) explore biosocial pathways for how neighbourhood and familial circumstances combine and interact to influence individual health and education outcomes from early to mid-life; and (3) study the cross-outcome production of health and education inequalities between generations.

The project will produce academic writings and policy briefings to disseminate crucial findings on the development of inequalities in educational attainment and general health in the early to mid-life course. A data visualisation website will also be produced to allow interactive illustration of the extent of intersectional inequalities in education and health outcomes and how these develop within and between generations. Collaborative networks for knowledge sharing and research partnerships will be fostered through presentations at leading international conferences and hosting an end-of-grant symposium bringing together academic and non-academics working in the field of social inequalities.